SM-S1: An early lung cancer detection test

Cancer is the leading cause of illness worldwide. Each year, about 1.8 M deaths are caused by lung cancer (LC). Early diagnosis is crucial to improve survival rates. However Stage I-III LC is asymptomatic or non-descript (e.g. a cough) and often ascribed to "getting older" or, more recently, COVID. Consequently about 75% of patients are diagnosed at the late stage, when survival rates are much lower and treatment is most expensive, resulting in LC having the highest economical burden of all cancers on national health systems.

Current gold standard diagnostic methods are not ideal for screening programmes to detect symptomless early stage LC patients. Imaging (x-ray, low-dose CT) is expensive and not readily accessible, requiring sophisticated, costly equipment, highly trained operators and specialist consultants. Furthermore, there are significant backlogs causing long waiting times to use such equipment, exacerbated by an ongoing shortage of trained radiologists.

In contrast there are already accessible, cost effective screening tests for other cancers, particularly breast, cervical and bowel.

Sierra Medical is developing SM-S1, an innovative early-stage LC detection test which applies artificial intelligence (AI) to the biochemistry of a patient's cheek cells. Our novel analytical algorithm combines infrared spectroscopy, biological/medical information, machine learning and AI to extract subtle spectral differences between healthy and diseased cells. Our system is non-destructive (tests can be performed on the same sample), requires only a few hundred cells and is easy-to-use by any healthcare professionals without extensive training.

The SM-S1 test is simple: a sample of buccal cells is collected from the patient's mouth using a cheek swab. The swab is sent to a laboratory. Data is collected from the swab using a commercially available off-the-shelf infrared (IR) spectrometer. Cheek cells in LC patients display biochemical changes which change the cell's IR fingerprint. The data is automatically uploaded onto Sierra Medical's secure cloud platform where the spectra are automatically cleaned, corrected for their environment and analysed by our algorithm. Through our underpinning research we have trained our processing algorithms to separate biochemical changes from environmental conditions allowing us to detect the presence of cancerous cells within the lung (early results show a sensitivity of 93%). The early cancer detection test report is available in less than 1 day.